Hunter Urology - Proof of Concept

Intermittent Self-Catheterisation (ISC) is the technique of passing a catheter into the bladder at regular intervals to remove the urine when the patient is unable to void normally. The catheter is then removed and disposed of, leaving the user catheter-free between catheterisations. The current market is for catheters that are used once with, on average, a patient using 5 a day (1825 per annum). The UK ISC Market is growing, is worth over £80 million and the European market is estimated to be worth over €350 million. Most catheters use coatings that have been not updated, in some cases for 20 years. The prevalence and adverse characteristics of the single use catheter and advances in coating technologies have created a demand and technical opportunity for the development of an innovative multi-use ISC catheter. Hunter Urology’s project will examine the feasibility of developing a multi-use ISC device. The benefits are that: a re-usable catheter would lead to cost reductions for purchasing Health Authorities and in the environmental burden of catheter disposal. Patients would enjoy an increase in quality of life and employability, being freed from the burdens andrestrictions imposed by current catheters.